DEMTEST

Here, we propose the establishment of a large European and global collaboration to include national
surveillance units from both within and outside the European Union. This collaboration will facilitate
cooperation between neurologists, epidemiologists and neuropathologists 1) to harmonize the
protocols involved in patient documentation, biomaterial sampling/ storage, biomarker testing/assay
analysis and data sharing; and 2) to standardise a more precise diagnosis in patients with RPD by
analysis of the biochemical markers in the cerebrospinal fluid and blood. We will work on
standardisation of tests that are currently available and harmonise their use between centers
worldwide. We will define standards for biochemically based diagnosis in most relevant rapid
progressive dementia such as CJD and rpAD. As an add-on value, we will define criteria for early
differential diagnosis between rapid progressive neurodegenerative or potentially reversible dementia.

Technical abstract
Rapidly progressive dementia (RPD), in contrast to the more common forms of dementia, is a subset that follows an accelerated course of cognitive, behavioural and motor decline over a period of less than 2 years. An important cause of RPD is sporadic Creutzfeldt-Jakob Disease (sCJD). The clinical diagnosis of sCJD is supported by detection of biomarkers in blood or CSF, including the indirect markers 14-3-3, AB-amyloid 1-40 AB-amyloid 1-42, and the direct marker PrPSc, abnormal disease specific prion protein. In the differential diagnosis of neurodegenerative disorders, elevated levels of 14-3-3 and/or tau support the diagnosis of sCJD with a sensitivity of 85-94% and specificity of 80%. The availability of a reliable assay for the sensitive detection of PrPSc in human body fluids would provide a much needed disease specific test during the patient lifetime. Assays based on initial amplification of PrPSc protein aggregates show great promise for achieving specific and sensitive premortem testing for CJD.
Studies on prion disease diagnosis have shown that rapidly progressive Alzheimers dementia (rpAD) as a major differential diagnosis. In addition, about one third of the referred cases actually suffer from a potentially treatable and reversible dementia caused by autoimmune, metabolic or (para)neoplastic conditions. Thus, achieving a correct diagnosis in RPD cases has important implications for distinguishing prion disease from other, potentially treatable diseases, preventing infectious material from being distributed via blood transfusions, surgery or organ donations and selecting homogeneous population for upcoming drug trials in AD and prion diseases.

Potential impact
Our major motivation to study CSF biomarkers in RPD is to achieve an early correct diagnosis in this
important subgroups of patients. This goal has to be seen in light of data on the differential diagnostic
spectrum of RPD patients, which are usually referred for prion diagnostics at national registries and
reference laboratories. As only a small fraction of these patients (1-2%) is diagnosed with prion
disease, we target here a much larger population, namely patients with "non-classical" and rapidly
progressive dementia. Three major neurodegenerative diagnoses are made in these populations:
CJD, AD and DLB (17, 18, 19, 20). In patients with a prion disease/CJD, an early premortem
diagnosis is important to select patients for upcoming trials (for example like the multicenter trials on
doxycyclin in Germany, Italy and France or antibody based compounds in UK). Also, an early
molecular based diagnosis (= ealy clinical diagnosis of human strains, (21) will become important for
stratification of patient cohorts, as has been seen recently in Germany in patients treated with
doxycyclin, showing a clear codon 129 genotype, and thus molecular strain dependent treatment
response (unpublished data).
A substantial number of patients suffer from rapid progressive AD (rpAD), which represent various
atypical AD forms. Questions on disease heterogeneity in AD have been raised recently and a
definition of diagnostic standards for these atypical AD forms, which are characterized by rapid
disease progression, poor prognosis, distinct clinical and neuropsychological syndrome and possibly
specific genetic background, becomes important for clinical diagnosis as well as potential selection
and stratification of patients for therapeutic trials. Some biomarker pattern has been suggested to
define endophenotypes (22). Moreover, improved diagnosis in these patients will allow us to study the
effect of treatment and to understand risk factors for disease progression.